Glass: In Search of Creative Environmental Histories

Most glass is composed of sand and salt, with additional minerals as modifying agents. Its rich material origins, as well as its complex environmental and social histories, are obscured by its seeming transparency. A partnership between the National Glass Centre (NGC), Sunderland University, and Durham University, this project explores glass's unique material qualities and intersecting histories, while drawing lessons toward sustainable futures. Advancing research agendas in the arts, humanities and social sciences, this project provides the student with rigorous training in historical and social research, along with a unique opportunity to exhibit their artwork and shape public knowledge.